Refurbishment of the V&A's Science Laboratory

This project focuses on a comprehensive refurbishment of the specialist Conservation Science Laboratory at the Victoria and Albert Museum. Its aim is to transform the current 25-year-old facility, which is no longer fit for purpose, into a cutting edge, multidisciplinary, flexible space which is efficient, sustainable and a catalyst for research excellence and innovation in collections care. The Lab requires urgent modifications to reflect advances in Conservation Science, the V&A's changing needs and priorities, emergent areas of specialism, as well as ever-growing capacity needs.

The proposed upgrade comprises a refurbishment of the Lab space and an upgrade of our end-of-life, inefficient, and inadequate equipment (including introduction to the V&A of equipment which until now was only accessed off-site). This major transformation of the Science Lab will:

a. tackle current inefficiencies caused by obsolete equipment and rigid, outdated space arrangements

b. increase the capabilities of the Science Lab and expand the scope of its current research and collections care, across all V&A sites and UK-wide

c. augment our ability to assist regional and national institutions in the care and investigation of their own collections

d. foster enhanced access to V&A collections for researchers, students, practitioners and artists

e. improve our educational and training offering, facilitate new, cutting-edge research and foster innovation

f. increase capacity to bid for external research funding

g. provide a setting for the incubation of new ideas, the trigger for new creative processes and the exploration of novel materials by artists, makers, scientists and practitioners.

This upgrade will be of major significance to the heritage sector and to Heritage Science research in the UK and internationally. In expanding the scale and scope of Heritage Science provision at the V&A, it will lay the foundations for the establishment of a world-leading Heritage Science infrastructure at the Museum.